INVO-EDU - A Zero Emissions 44ton HGV electric drive train

Involutions INVO-EDU is the next generation of Electric Drive Unit for heavy-duty, zero-emissions HGV applications, that matches or exceeds the performance of existing ICE drivetrains and is capable of being retrofitted into existing vehicles by simply removing the ICE and gearbox and connecting the INVO-EDU directly to the prop shaft.

INVO-EDU an Electric Drive Unit that can power any heavy commercial vehicle with a performance to match or exceed the replaced ICE driveline, whilst providing the highest duty cycle efficiencies available in the electric heavy-duty commercial vehicle market. The high efficiencies achieved with the INVO-EDU via the continuously variable control capability make it possible to achieve the required driving range within the practical installation of the battery, fuel cell and hydrogen tanks on the vehicle.

Involutions partner in this project is Bramble Energy, their innovative fuel cell will complement the INVO-EDU, increasing the UK content of the total drive solution, giving a very robust fuel cell, critical for this type of application and at a significantly lower cost, which is a key factor, given the fuel cell capacity required.

The **INVO-EDU** provides:

1\.**Instant and uninterrupted torque** (stall torque 37 kNm) **and Power delivery_,_ (**300kW/650 kW peak) feels like direct drive, performs like multi-speed**.** Start ability 39%, Acceleration 41.4 secs, Vmax 120 kph

2\.**Wide operating efficiency,** Variable ratio drive extends the efficient operating window of the base electric machine. (HHDDT composite efficiency 91.1%)

3\.**Robust 100% recyclable motors**, 8500 rpm AEM SR electric machines. Robust to passive rectification and over-voltage failures.

4\.**Robust and Reliable Transmission**, built for improved reliability with inherently fewer potential failure modes, no synchronisers -- no friction clutches -- no rotor cooling seals -no double engagement failure modes.

5\.**Power Dense,** 2.4 kW / litre

6\.**Commercially competitive**.

Bramble Energy Fuel Cell provides:-

1.Target cost 5x cheaper

2.4x fewer components

3.Fully customisable

4.£0 CAPEX spend

5.Robust and durable